DeHeat Solid-State Cooling Using 3D Printed, Graphene-Doped, Fractal-Like Metamaterials

Inclusive Designs Ltd DeHeat™ technology is a fractal-based, solid-state sustainable cooling solution. Our patent-pending metamaterial structures are self-similar to the ‘Menger Sponge’ – a complex fractal construct that while mathematically defined, has previously proved impossible to fabricate at the required resolution. However, the rapid maturation of 3D printing (or additive manufacturing) and selective laser sintering (SLS) now allows for such architectures to be fabricated. The manufacturing process will be via state-of-the-art 3D printing capabilities, in particular, selective laser sintering (SLS). When infrared radiation is incident upon the material it is captured by the complex structure and cannot re-radiate back into the environment, resulting in a net cooling effect. Graphene-coated polymer beads will be used to enhance the material performance due to the very high thermal conductivity. The principle is completely scalable – from thermal management of computer chips, large data centre cooling and electric vehicle batteries - it is an enabling technology with multiple potential applications. The benefits of such a system are many-fold –making energy savings, protecting our environment and reducing carbon footprint (no HFCs required).